Understanding the response of the immune system to perturbations

Understanding the response of the immune system to perturbations is challenging because of the significant inter-subject variability in the response. This is likely due to the baseline immune status in each individual, which is a function of genetic and environmental factors. Further quantitative characterisation of immune response, including breaking of tolerance, would of course have implications for the understanding of normal immune biology as well as immune processes associated with aging, and immunological diseases such as arthritis and cancer. However, studies of the immune system in the mouse are challenging due to the significant number of animals required for such analyses as pairwise comparisons of groups.
The impact of PKPD and other systems modelling approaches has been to quantify concentration-response relationships which enable quantitative extrapolation of dose and schedule to the clinic. Mathematical modelling has also provided biological insights, generating hypotheses that can be tested in focussed in vivo experiments. Thus modelling is a useful tool for biological investigation, refining and reducing animal experiments and numbers required to come to robust conclusions. We believe such approaches have the potential for providing further insight into immunology. However, to further develop these data-driven modelling approaches, heterogeneity, and variability need to be reflected in mathematical models as well.
Nonlinear Mixed effects (NLME, systematic predictable effects plus random variations), allows one to develop a biologically and pharmacologically relevant mathematical model whilst
1. Reflecting between animal, between study and between animal model variability
2. Integrate rich and sparse data sets e.g. understand PKPD in a sparsely sampled (e.g. one dose level, 2-3 timepoints) animal model by simultaneously modelling richly sampled animal models and determining important differences
3. Incorporate covariates (animal strain, genetics, baseline tumour size or other perturbation etc) to understand sources of variability and so gain further biological insight.
4. Accounting for dropout using censoring or joint modelling methods that allow treatment effects to be recovered in studies where it may have been obscured due to premature dropout/censoring of animals caused by humane endpoints such as tumour burden limit and tumour condition (e.g. tumour holing)
It is proposed to investigate the use of nonlinear mixed for mechanistic modelling of the murine immune response. The following two areas will be used as models of immune perturbation because in vitro and in vivo data sets are available with further data generation underway:
1. The response of the murine immune system to immune check-point blockade including the generation of immunity against murine tumour challenge
2. The impact of increased antigen presentation on the above. DNA damage response inhibitors (DDRi) can have direct anti-tumour cell-intrinsic effects, which may release antigens to increase immune response priming. DDRi can also perturb the proliferation and homeostasis of immune cell subsets so have also been used in the absence of tumours to study immune cell response and recovery.
The design of preclinical studies to investigate the above is challenging. Incorporating the wide combinatorial possibilities resulting from two or more immunological perturbations along with the effects of sequencing and scheduling is challenging but very important. Feasibly this can be only done over a series of in vivo studies and NLME allows the modelling to reflect the increased variability such integrated cross-study datasets contain. Such a modelling approach could have a significant impact on the design and interpretation of animal experiments and impact the 3Rs (reduction and refinement specifically) in a positive way. The aims of this project are
1. Development of mechanistic models of the response of the murine immune system